Grassroots Surveillance: A Living Archive of the British Black Power Movement of the 1960s-70s

This project will hope to achieve a 'multi-layered and polyvocal perspective' on the Black Power movement through:

- A bibliographic survey of the unofficial publications of the British Black Power movement of the 1960s-70s, currently found across many local collections and in National Archives surveillance records.

- A survey of National Archives surveillance records on these publications and their authors. This will place surveillance of these works in historical and transnational perspective: cover the role of British anti-vagrancy laws dating back to the 16th century and also consider the use of Cold War-era cultural policing mechanisms.

- Oral history interviews with people involved in the production and circulation of this literature. These will include recollections of the past and responses to this archival material in the present.